Police Partner - Improving Domestic Violence and Sexual assault conviction rates and victim experience through automating Police Administration

Anathem, a UK-based AI SME, is collaborating with Hertfordshire Police on the development of Police Partner. Anathem is founded by Ina Hanninger (CTO), Richard Apletree (CEO) and Dr Guy Northover (Chief Commercial Officer).

Frontline police officers have an average of 3 years experience and are required to stay up-to-date on approximately 20K changing procedures, policies and legal points.

The resulting knowledge gap is a safety risk for officers and victims, contributes to a dropped prosecution rate of 17% and creates system inefficiencies that increase the time to prosecute an offender to, on average, 398 days.

Undertaking meticulous interviews, evidence capture and documentation creation within the first hour increases the chance of pressing charges in a domestic violence incident by 70% and the likelihood of a conviction by 300%. The consistent application of policies and procedures reduces the need to redo work and amplifies police effectiveness, including a 5% increase in conviction rates and improved officer, victim and public safety.Anathem prompts the correct interview questions to cover all the points needed to establish proof and provides real-time feedback on whether charging requirements have been satisfied. This enhances efficiency by 30% and improves conviction rates by 5%. Anathem also automatically drafts the victim/witness statements (MG11s). Anathem's will double productivity by automating the drafting of legal documents, reducing rework and halving court preparation time to significantly enhance public service quality.